Agrochemical Resistance in Natural Populations: Prevalence, Molecular Mechanism and Evolution

Resistance to pesticides is a global food security problem and a rising issue for the agrochemical sector, analogous to the global health concerns caused by widespread antibacterial resistance. A number of compound families, both wide spectrum pesticides and more targeted nematicides, are available for agricultural use to combat the damage caused by pests that results in about 15% of global crop loss annually. Most of these compounds were introduced decades ago and reports of resistance exist for each class, yet little is known about the molecular mechanism and evolutionary biology of resistance. Sometimes resistance takes decades to evolve, sometimes just a few years and some species evolve resistance more commonly than others.

We are evaluating the use of C. elegans as a model for understanding the mechanisms and evolution of pesticide resistance. Selection for resistance will act on natural variation in susceptibility in wild populations and such variation has been observed in C. elegans: for example the Hawaiian strain CB4856[1] is resistant to the nematicide avermectin through variation at the target protein. We have assessed natural variation in pesticide resistance by investigating the development of 25 highly divergent C. elegans wild isolates upon exposure to 29 bioactive insecticides, fungicides and nematicides and demonstrated both increased sensitivity as well as increased resistance to particular chemicals in different wild strains. We plan to identify the genetic basis of particular variation in resistance as well as to model the emergence of agrochemical resistance in an experimental evolution approach.